WetCat-PFAS: Surface wettability on heterogeneous advanced oxidation catalysis for PFAS degradation

Per- and poly-fluoroalkyl substances (PFAS) are emerging anthropogenic chemicals that have been widely used in clothing and coating industry. However, PFAS cause serious issues to human health such as cancer, disruptions of immune systems, reproductive problems etc. Current PFAS treatment technologies have many limitations such as secondary pollution resulted from PFAS- condensed wastes and used material, and high energy and economic costs.
This project will rationally design high-performance Al2O3 supported Mn (Mn/Al2O3) catalysts for PFAS degradation in aqueous environments via precise control of the wettability of catalysts and study of the reaction mechanism using advanced ex/in-situ characterization techniques.
The proposed research is interdisciplinary that lays at the interface of chemistry and materials science. The knowledge generated in this fellowship will greatly benefit multiple research areas e.g. catalyst design, wettability, surface science and water remediation. The technology developed in this fellowship will significantly improve the quality of life by establishing an innovative method for water purification with minimized environmental impact.
This project will be delivered by the fellow, Dr. Xiaoxi Guo, with a strong expertise in water remediation particularly using advanced oxidation process (AOP), under the supervision of Dr. Yao Lu who has a strong track-record in wetting and surface science, and the mentorship of Prof. Marina Resmini that has extensive experience in coordinating EU projects and mentoring early career researchers.
This fellowship will provide new expertise and training to the fellow on: 1) advanced synchrotron radiation techniques, including the use of Diamond Light Source facilities; 2) surface wettability control; 3) professional development for academics. The fellow will bring her knowledge of water treatment that will complement the project and enhance the current expertise of the host.